Empowerment: developing a robust instrument to measure patient benefits from clinical genetics services

This project aims to develop a new measure of outcome (empowerment) for clinical genetics services. This patient questionnaire could make it possible to evaluate different ways of providing those services, to ensure services are developed to meet patient needs.

Genetic healthcare covers a complex range of services, including disease diagnosis, genetic testing, supportive counselling, and information provision. Patients come from families affected with a range of different genetic conditions, of varying severity and with diverse effects on health. Some patients are themselves healthy and come to seek information and counselling about their risk of developing or passing on a condition.

Because there are often no medicines or operations to offer, it has been difficult to find ways to measure the patient benefits, and services have developed without good research evidence. This project builds on previous research, which identified empowerment as the primary patient benefit and will be conducted by a research genetic counsellor.

This work will (1) Develop the concept of empowerment using interviews with patients, clinicians and service commissioners and (2) Develop a robust instrument to measure empowerment. This will involve asking patients to complete drafts of an empowerment questionnaire, and testing the questionnaire in technical ways to ensure robustness.

Technical abstract
The aim is to develop a robust, theory-driven measure of empowerment to capture the patient benefits of clinical genetics services. This will have wider applicability in medicine where patient empowerment is important.

Lack of agreement about the goals of clinical genetics services, means there is little clarity about what the specific patient benefits are. Recent research shows that measures of outcome currently used do not capture all the important patient benefits. Qualitative research explored what patients want (and get) from clinical genetics services. This resulted in development of a grounded theory model specifying empowerment as the primary patient benefit. The concept of empowerment is closely related to the concept of perceived personal control (PPC), but includes some important dimensions not captured by PPC. A measure of PPC has been developed for use in an Israeli population as an outcome measure for clinical genetics services. The measure has not been validated for the UK population. Further work is required to assess the validity, consistency, reliability and relevance of the measure for UK clinical genetics services.

Objectives:
1. To test the validity, relevance and importance of the model of empowerment and refine the model as necessary
2. To assess whether the PPC measure is an appropriate tool within the context of the model of empowerment
3. To develop an instrument to measure empowerment. This will involve either, further development and validation of the PPC measure or development of a new measure.

Methodology
Phase 1 will involve qualitative research (interviews) to further conceptualise empowerment. The sample will include expert stakeholders (patients, health professionals and service commissioners). The outcome of this phase will be further validation of the model of empowerment, and an item pool from which to develop the empowerment instrument. The findings from Phase 1 will determine whether to (a) develop the PPC measure to include variables consistent with an empowerment model or (b) develop a new measure.
Phase 2 will operationalise empowerment, by developing a robust instrument to measure empowerment. Methods used will include factor analysis, reliability and validity testing.
This study will (a) provide a robust tool to measure patient benefits from using clinical genetics services (b) enable evaluation of different ways of providing clinical genetics services, to ensure patient needs are met (c) provide a valid model and robust measure of empowerment to inform work in other areas of medicine and science where empowerment is an aim.